The FeTu roticulating concept - air compressor/supercharger feasibility study

FeTu Limited are the creators, IP owners and developers of the FeTu 'Roticulating' system. The FeTu principle consists of an entirely novel & disruptive four chamber '2 moving part' mechanical device capable of low-loss energy conversion between volumetric and rotational energy sources. Such purports to a lightweight, compact, resilient, power dense, unit; targeting drastic carbon reduction by surpassing the efficiency of the current state-of-the-art, engines, turbines, pumps, compressors and expanders. Directly targeting 'significant' cross platform carbon reduction by enabling us to produce more & use less 'energy'. FeTu can simultaneously perform (up to triple ratio) compression and expansion functions and seemingly be able to run any thermodynamic cycle (open or closed loop). A 'positive displacement low-velocity turbine', FeTu is somewhat a hybrid between a turbine and piston engine, combining the best of each into a simple, reliable, scalable, sumpless, unit; offering very linear, uniform and uninterrupted media flow. We seek to overcome some moderate design challenges, being ready to build & test a 'compressor' variant, with all validation directly transferring to its very exciting potential to transform the efficiency and cleanliness of the entire energy sector. Ultimate highlights are our goal to double the efficiency of a pump fuelled vehicle and to provide a closed loop system for ultra-efficient, grid, domestic and portable electrical power generation from a range of heat sources (including solar).